Developing a culturally informed antenatal participatory music intervention for maternal mental health

Developing a culturally informed antenatal participatory music intervention for maternal mental healt